Phantom trust: Faith, language, and digital inequalities in Southwest Kenya

Artificial Intelligence (AI) is in the ascendant the world over. This is especially the case when it comes to machine learning and big data, which are said to offer a technical fix to human questions of trust. Such rhetoric obscures its embeddedness in a specific socio-cultural context, while downplaying the extent to which trust is an ethical and political issue rather than a strictly technical one. But most social sciences, unlike mathematics and computing, have had little to say about the trust that such technologies are said and designed to foster. My proposed fellowship marks a step towards addressing this imbalance, through research activities as well as by building an interdisciplinary network of social scientists seeking to develop publicly engaged scholarship on AI.

More broadly, the fellowship will help consolidate my doctoral research on trust, by bringing it to bear on recent developments in AI, as well as by integrating some additional research into my existing material, with a view of developing a monograph within the next two years. In my thesis, I argued that - in Kenya as elsewhere - popular narratives about trust link up with the historical reproduction and transformation of social and economic inequalities. Having situated local narratives of trust and faith in a history of missionary and colonial projects, I now wish to consolidate my historical analysis with additional archival data and to weave in fresh ethnographic data on digital infrastructures and their consequences for spiritual and political-economic concerns in the everyday lives of ordinary Kenyans. For example, I am especially interested in how global narratives on artificial intelligence and social trust are impacting the social lives of the microfinance groups I worked with in my doctoral research. If, as argued in the thesis, microcredit borrowers draw on a theologically-diverse language of faith to negotiate the terms of trust and cooperation, it is less clear whether this language of faith can also account for how people respond to and make sense of the data infrastructures that increasingly profile them through machine-learning algorithms and credit-scores. Thus, the fellowship asks:

1. How do algorithmic metrics of creditworthiness and trustworthiness affect formal and informal credit arrangements in rural Southwest Kenya?
2. How do people encounter AI algorithms in a context where trust is said to be elusive, declining, fraught by inequality, and often expressed in the language of religious faith?
3. How do religious commitments influence notions of trustworthiness and relations of trust in social, political, and economic life?

The fellowship offers answers to these questions in three ways. First, I will revise a review article, co-authored with Professor Laura Bear, following its presentation at an interdisciplinary workshop on AI before the beginning of the fellowship. This will initiate disciplinary and interdisciplinary conversations on AI, while developing the review for publication will help me situate my theoretical approach to trust as a discursive or linguistic phenomenon in the wider literature on trust in the social sciences. The review should also offer me a chance to develop an ethnographic methodology which meets the exigencies of studying digital spaces and interfaces. At the same time, I will be completing an ethnographic journal article on the role of religion in Kenyan political campaigns. Second, for a quarter of the fellowship's duration, I will be conducting additional archival and ethnographic fieldwork to supplement my doctoral materials. Third, I will be integrating the fresh data into my previously collected research data by way of developing a book proposal, revising two thesis chapters as a monograph chapters, and disseminating my research findings to specialist and non-specialist audiences alike.